Algorithm Development for Respiratory Diagnostic Device

This feasibility study project is to develop and evaluate concepts for software-based methods that improve respiratory diagnostic devices. Improvements are expected to the overall cost, usability, and access for the device. With a software-driven approach, personalised medicine approaches to diseases like asthma and COPD become possible. By helping to personalise treatment decisions, quality of life, patient outcomes, and overall costs to the health system will be improved.